Laser Induced Particle Synthesis and Spectroscopy

Semiconductor nanoparticles (NPs) are now contributing to major advances in solar cell and display technologies, biological and medical imaging and nanophotonics. While these photoactive materials offer high, light harvesting and photoluminescence (PL) efficiencies, their performance is limited by a number of photo-instabilities that ultimately affect both photon absorption and emission yields, as well as their working lifetime in applications. The Osborne Lab conducts research into the mechanism and control of optical properties in nanoparticles, from classical CdSe quantum dots (QDs) to new perovskite (CsMX3, M=Pb, Sn, X=Cl, Br, I) QDs and nanowires (NWs) and now offers PhD research in this productive area.[1-4]